Cranfield University and Penny & Giles Controls Limited

To develop a new product range of wearable video displays and controls capable of operating in rugged environments (extremely harsh conditions such as extreme temperatures, immersion, dust, light, noise).